Consultancy application

Innova Earth Ltd supplies a range of plant & soil protection products made from waste & recycled materials which degrade directly into the soil. They uniquely carry both the Ecolabel & Organic Certifications and provide a sustainable, environmental, cost competitive and compliant solution for growers, nurseries and landscapers.